Integrating Nutrition Care into Pharmacy Practice: Exploring Nutritional Guidance and Designing a Toolkit

How can we involve community pharmacies ("healthy living pharmacies") in food systems transformation with the aim of improving the diets and nutritional health of the public?